Enhancing Fault Tolerance and Efficiency in Large-Scale Machine Learning Systems

My research focuses on designing and optimizing infrastructure for large-scale machine learning applications, with a particular emphasis on improving fault tolerance, reliability and scalability. By addressing the performance challenges associated with distributed systems, I aim to enable more efficient and robust execution of machine learning models at scale, ensuring faster and more reliable inference.